Inspiring Young Carers to Explore STEM and Build Science Capital through the Lens of Space Science

This Fellowship builds a nationally replicable model of inclusive, sustainable engagement through space science, inspiring young carers in Surrey, Hampshire, and Sussex to explore STEM and grow science capital. The Fellowship will create welcoming, confidence-building opportunities for young carers to engage with science, technology, and innovation in ways that connect directly to their lived experiences of care, creativity, and resilience.
The project will focus on young carers aged 8–16, the core age range supported by Action for Carers Surrey and prioritised by STFC’s Wonder initiative as a key audience for engagement. This range spans the critical years for developing science capital and STEM identity, while aligning with existing support and safeguarding frameworks.
In partnership with Action for Carers Surrey, Get with the Program, and Surrey NanoSystems, this Fellowship will connect STFC science — from light and colour to sustainable satellite technology — with real social impact, creating time, space, and opportunity for young carers to imagine themselves as future scientists, engineers, and innovators.
Aims and Rationale

The UK has a hidden population of young carers—children and teenagers who provide emotional or physical care for a family member—with >14,000 estimated in Surrey alone, compared with only ~2,800 officially identified in the Census. Many fall outside formal widening participation initiatives yet face significant educational disadvantage, lower wellbeing, and limited access to enrichment opportunities. This Fellowship directly addresses that gap, using space science as a unifying, imaginative context to grow STEM curiosity, confidence, and community through a caring, inclusive lens.

Activities and Innovation
Through creative workshops, young carers will:
• Explore light, colour, and reflection using ultra-black coatings developed for sustainable satellites.
• Engage with coding and problem-solving through storytelling-based exercises.
• Discuss the ethics of innovation and dark-sky protection, linking space science to sustainability and environmental care.
Each session will connect scientific discovery to personal empowerment, showing that STEM is about imagination, empathy, and community.
Capacity Building and Advocacy
I will build on the Surrey Physics Academy model, which I developed to widen participation in physics through community partnerships, summer schools, and inclusive outreach. Adapting this model to focus on young carers will ensure strong delivery, rigorous evaluation, and long-term sustainability.
The Fellowship will create lasting change by:
• Delivering Introduction to Inclusive Public Engagement training for researchers and students across STFC-funded organisations.
• Building cross-sector capacity through partner training in co-creation and evaluation based on the STFC Public Engagement Evaluation Framework (2024–2028).
• Developing an open-access Inclusive STEM Engagement Toolkit, sharing activity templates and impact measures through STFC Interact, NCCPE, and Research for All.
Impact and Legacy
Locally, the Fellowship will engage 300–500 young carers over three years through workshops, mentoring, and family events. Regionally, it will strengthen civic partnerships across the South East (Sussex, Hampshire) and embed inclusive STEM engagement in community provision. Nationally, it will deliver a replicable model for reaching hidden audiences beyond postcode-based widening participation metrics.
This Fellowship marks a step-change for STFC engagement — moving from project delivery to building national capacity, training, and advocacy for inclusion. Through co-created activities, researcher training, and evaluation, it will create lasting capacity, empower young carers to see science as part of their story, and ensure they belong in — and help shape — the universe of science and innovation.